Towards an AI-native, user-centric air interface for 6G networks

CENTRIC proposes to leverage Artificial Intelligence (AI) techniques through a top-down, modular approach to wireless connectivity that puts the users’ communication needs and environmental constraints at the center of the network stack design. It all starts with the users’ objectives and application-specific requirements. Then, AI techniques are used to create and customize tailor-made waveforms, transceivers,signaling, protocols and RRM proceduresto support these requirements. Thisisthe user-centric AI Air Interface (AI-AI) that CENTRIC will enable. To guarantee that CENTRIC’s AI-AI can be implemented in practice, we will also explore and develop innovative hardware computing substrates with realistic and AI-AI-compatible energy-efficiency properties. This includes novel electronics such as neuromorphic computing and mixed analog-digital platforms. CENTRIC will make this possible by advancing theory, algorithms, hardware co-design, and training and monitoring environments based on digital twins. We will focus on providing the desired quality of experience (QoE) to a given user, or type of users, while optimizing spectrum usage, minimizing energy consumption and guaranteeing EMF compliance. The results of CENTRIC will be validated and demonstrated in laboratory prototypes and its breakthroughs will enable future 6G use-cases, such as self-driving vehicles, the internet of nano bio-things, or multi-sensory holographic communications.